Landsaver Solar

An external expert will be able to provide advice on areas including prototyping, IP and business planning. With regard to developing the prototype the expert should be able to provide recommendations on how to effectively engage partners as well as identifying potential sources of early stage finance. Specific recommendations about how to protect IP in updating and combining technologies will also be helpful. Early stage insights about options for business model will help determine our plans.